Modelling quantum phenomena in the de Sitter universe

Our knowledge of quantum field theory in curved spacetime with positive cosmological constant lags far behind our understanding for negative cosmological constant, due to the large number of models in which the AdS/CFT correspondence seems to work. We are generally interested in quantum gravity in an asymptotically de Sitter spacetime, however as a first step we consider the study of correlation functions of operators in a fixed, pure de Sitter background in general dimension.
de Sitter is the solution to the vacuum Einstein field equations with positive cosmological constant and models a universe undergoing accelerating expansion, with applications to cosmology as a result. This spacetime has the maximal isometry group SO(1,d+1), therefore the symmetries of de Sitter are the conformal isometries of the euclidean plane in one dimension lower. In particular the limit of Killing isometries at the late time boundary exactly replicate the conformal Killing vectors of the euclidean plane. The constraints of conformal symmetry are a powerful tool for the rigourous analysis of conformal field theories. We seek to make use of the equivalent consequences of the maximal symmetry group in de Sitter to understand quantum field theories from a group theoretic perspective.
We first consider some general results derived by linearising the action of the de Sitter group and then focus on the consequences of conformal symmetry for the 2 dimensional example. Directing our interest at simple models in which it may be possible to calculate results such as Kallen Lehman Spectral representation and the four point function.
In addition to research I am developing my skills in communicating my work, in particular I have taken courses in public speaking and writing with the doctoral training centre. I also continue to expand my understanding of advanced topics in High energy physics through schools such as LonTI, LACES, BUSSTEPP, PRESTRINGS and Eurostrings over the past months and years.